Epigenome regulation by environmental factors to maintain stem cell integrity

Technical abstract
The aim of this project is to identify how environmental factors, notably oxygen tension, affect self-renewal, differentiative plasticity and epigenomic integrity of stem cells.

Specifically, this question will be addressed in the context of trophoblast stem (TS) cells. TS cells are the progenitors of key placental cell types and represent the counterpart of embryonic stem (ES) cells. TS cells are of great scientific and potential clinical value. However, their plasticity may be affected by routine culture in ambient oxygen conditions while early development occurs in a low-oxygen environment. Oxygen tension may directly translate into epigenomic changes by regulating novel DNA methylation and demethylation pathways. This project will address the mechanistic aspects of how the epigenome is affected by this environmental effector, which may have important consequences on stem cell plasticity and regenerative capacity of TS cells. As such this project is at the forefront of epigenome regulation and stem cell biology with great relevance on related fields such as cancer epigenetics.